King's Algorithm for Acceptance Likelihood Identification(KAALI)

Individuals with mental illness (MI) experience unjust treatment in the labour market. Tackling this trend calls fora detailed understanding of mechanisms influencing hiring decisions and career trajectories, translating these findings into fruitful interventions for ensuring optimal, fair allocation of talent, and developments of methods for preventing wasted applications. Playing a centre role in the age of digital recruitment is the use of Artificial Intelligence(AI) and Machine Learning (ML). Of interest for this project is the application of AI for job recommendations. We want to build a tool providing predictions for people with MI based on information regarding individual diagnosis, education, career path and demographics. We plan to demonstrate how algorithms can be used to predict application and career outcomes for job seekers with mental health disorders. The job recommendation system which will be created as a core outcome of this PhD will actively make job application decisions easier for potential candidates and give advice to job seekers on their chances and potential to thrive at an organisation or in a specific position. When fully developed, we will be able to limit time of job seeking for people with MI, and therefore actively play a part in early intervention, as well as management of their condition. This would not only allow millions of patients to alleviate suffering but save the UK government substantial amounts of money.